University of Manchester and Lets Play (Everywhere) Limited

To develop, embed and exploit expertise in 2D materials and composite coatings to improve performance characteristics of playground and other surfaces and to embed an R&D capability.